aukw

Our proposal to further strengthen our cyber security policies, procedures and technology will provide reassurance to our clients and funders that we take appropriate measures to protect the confidential information we hold about our clients.